Mathematical Modelling for Patient Scheduling in Telehealth

Digital enablers including TEC Cymru are pivotal in delivering new service models and the programme office will form part of the action to deliver "national standards for rapid evaluation of all innovation and improvement activity, using a value-based approach to measuring quality and outcomes". Modelling how the dynamics of telehealth care will be adopted by their users (patients and clinicians) is a fundamental step to realising the strategy and will be the focus of this innovative PhD project. Specifically, you will:

Assess the population health needs for telehealth care services carrying out geographical modelling including cluster analysis.
Build a stochastic-dynamic model that mimics the geo-spatial diffusion of telehealth care.
Verify the model with the clinical teams at TEC Cymru.
Validate the model against data collected by the different Health Boards.
Use the developed model to perform cost-benefit evaluations and to make recommendations on how to optimally roll out future services.